This student is enrolled on the Engineering Biology CDT funded through EPSRC CDT grant. The researhc project and department will be chosen at the end

This student is enrolled on the Engineering Biology CDT funded through EPSRC CDT grant. The researhc project and department will be chosen at the end of the first year of study and this record will be updated shortly after.